NANAQUA: Application, effects and fate of nanomaterials in water treatment

NANAQUA emerges at the forefront of addressing the global water crisis, leveraging nanotechnology and nano(functionalized) materials (NMs) for cutting-edge water treatment solutions. In tackling the societal challenge posed by contaminants of emerging concern (CECs), NANAQUA addresses the risks these pollutants, including endocrine-disrupting compounds, per- and poly-fluoroalkyl substances, and pharmaceuticals, pose to freshwater resources and ecosystems. With over 500 European monitoring sites reporting pollutant concentrations harmful to aquatic life, the urgency for effective solutions is clear. NANAQUA's approach transcends current wastewater treatment systems, which inadequately remove CECs, by integrating nanotechnology into (photo)chemical and biological degradation systems. NANAQUA's solution further involves developing smart nanosensors for real-time water quality monitoring and generating insights in toxicity of nanomaterials and CECs. This strategy promises a comprehensive improvement in water purification effectiveness, aligning with the EU's Water Reuse Regulation and supporting sustainable resource management. The project establishes the first European doctoral training network dedicated to NMs integration in water treatment, training 15 professionals through an international, intersectoral, and interdisciplinary research program. This unique combination of training in (bio)chemical water treatment, materials science, (eco-)toxicology, and environmental sustainability assessment is pivotal for becoming experts in this field, granting highly valuable competencies for the job market. Environmentally, NANAQUA's long-term impact includes enhanced water treatment, reducing harmful CECs in aquatic systems, and thus protecting human health and promoting pollution-free habitats. Economically, it aligns with EU regulations, promising reduced costs, energy use, and job growth in the water treatment sector.